An Exploration of Independent Journalism's Epistemologies: Enhancing Democratic Resilience in the Age of Disinformation (EDIT)

Independence is considered a critical value of high-quality journalism in democratic societies. In an era where citizens struggle to discern trustworthy content, independent journalism is more important than ever. Simultaneously, independent journalists worldwide face physical, psychological, and economic attacks at increased rates. This situation underscores the need to emphasize the role of independent journalism in various contexts, its fundamental role in democratic societies, and its limitations. This project brings together experienced and emerging researchers based in Brazil, Canada, South Africa, the UK, the Netherlands and the US as collaborators and Co-PIs to study how independent journalism enhances trust and democratic resilience (the ability to uphold the quality of democratic institutions and practices). The proposal posits that independent journalism is not a monolithic construct and its meanings, perceptions, and interpretations are highly reliant on specific contexts. Therefore, we intend to use this unique opportunity of a trans-Atlantic partnership to gather data across four countries (South Africa, UK, Canada, Brazil) to identify differences and similarities in how researchers, citizens, independent journalists, editors, founders of independent news organizations, and governments perceive and implement independent journalism. Data generated will comprise country-specific literature reviews, organizational mapping, examination of (self) regulatory frameworks, semi-structured interviews with journalists, editors and founders of independent news organizations, and focus groups with citizens. Using neo-institutional and networked governance theories, we depart from the assumption that, in the face of threats to independent journalism, its survival depends on building support networks which in turn create depedencies. Thus, we propose to explore the tensions that the core value of independence generates across various contexts to understand the multiple conditions and meanings of independent journalism as a core pillar in democratic societies.